DarkSide R&D and Installation

The DarkSide-20k experiment is being constructed in the underground Gran Sasso National Laboratory in Italy to search for the elusive Dark Matter Particles that surround our galaxy. These particles can sometimes interact by scattering off of argon nuclei and producing tiny blinks of light. DarkSide will use ultra-pure argon from underground reservoirs to limit the number of standard model radioactive backgrounds that could imitate the dark matter signal.
But such particles could also make it into the detector from the rocks surrounding the detector. For this reason the detector will be surrounded by a 700t liquid argon external detector whose job it will be to detect any external background particles that might otherwise try to imitate the dark matter signal. It will do this by using novel silicon photon detector units (PDUs), which are being built and tested in the UK.
This award will enable us to finalize the testing and development of the DarkSide-20k Veto PDUs and to install them in the DarkSide-20k detector.